University of Ulster and Laser Prototypes (Europe) Limited

To establish an advanced substrate manufacturing capability with multi-axis computer numerically controlled milling and computer aided design and manufacturing systems to program, verify and manufacture high value added components.